Adhesion Improvement of Battery Electrodes

The project will investigate methods for improving the performance and longevity of 2nd Lithium Ion batteries for both the automotive and mobile telecommunications markets.